BactiVac Phase 2

"BactiVac was established in 2017 with a mission to advance vaccine development against bacterial infections of global significance to reduce disease, death, and antimicrobial resistance, and enhance economic development. We have brought together academia, industry, policymakers and funders from high-income countries and low- and middle-income countries (LMICs) in a network of over 1,600 members from 83 countries, with 49% of membership from LMICs. We have supported member collaborations in vaccine development through Catalyst Project Awards which have leveraged 545% of follow-on funding. We have delivered key trainings and supported Catalyst Training Awards that facilitate specific training
exchanges. Annual Network Meetings have brought the Network membership together and we have advocated for bacterial vaccines at all available opportunities. The goal of BactiVac Phase 2 is to enhance Network impact. This will be achieved through building on the successes of Phase 1 with further Catalyst Project Awards, Annual Network Meetings and Catalyst Training Awards. As an established network, we will expand advocacy initiatives and improve communications through development and delivery of rich and engaging media content. Network growth will focus on
increasing industry interactions and strengthening links to organisations with aligned missions. This will enable BactiVac to become a network within a highly functioning network of networks, promoting bacterial vaccines."

Technical abstract
See attached document